Integrated Zero Operation Emissions (iZOE)

This project will deliver a truly zero operational emission bus with an optimised hydrogen fuel cell electric range extended powertrain. Significantly reducing the size of the battery to minimise weight and using a low power fuel cell to reduce costs, providing the optimum system with regards, range, shift duration, cost and weight.

Led by Arcola Energy an experienced fuel cell system integrator working in partnership with Alexander Dennis as OEM integrator and route to market, Warwick Manufacturing Group bringing their experience in powertrain development and ITM Power, hydrogen refuelling manufacturer.